Gas Tolerant Water Cut Meter

The UK’s world class oil and gas industry, comprising both production and the essential
support services, is a vital part of the economy and also a key sector of the Government’s
future industrial strategy. M-Flow Technologies Ltd (M-Flow) epitomises this technology lead
with its unique, expanding, portfolio of sensor developments based Magma Global Ltd mpipe
®. The proposed ‘Gas Tolerant Water-Cut Meter’ (GTWCM) Project is one such
development.
Within the industry a fundamental oil well evaluation parameter is the proportion of oil and
water flowing from the well. Due to natural contamination or injected process fluids there is
always a proportion of water flowing with the oil. So-called ‘water-cut’ meters are used to
measure the ratio of water and oil. In many cases there is also gas mixed with the oil/water.
The gas fraction causes problems for the accuracy of existing types of water-cut meters. The
key aims and objectives of the GTWCM Project are therefore:
1) Development of a prototype gas-tolerant water-cut meter for use in oil field applications
using both M-Flow’s ‘background’ microwave flow sensor technology and complimentary
additional sensing techniques;
2) Development of interpretational algorithms and models
3) Sensor construction to incorporate the multi-parameter sensors
4) Development and execution of a flow rig test plan to generate data sets to be calibrated
against models.
The innovation and novel aspects of the proposal include:
1) The first use of multi- parameter sensors embedded within m-pipe®;
2) Innovative combinations of sensing techniques to measure gas, water and oil fractions;
3) Characterisation and modelling of flow regimes to allow calibration of the new sensor.
The main benefits will include:
1) Provision to industry of a lower-cost, low maintenance, smaller, robust device that can
accurately monitor water cut in three phase flows.
2) More accurate economic viability assessment for production wells and custody transfer